The Impact of COVID 19 on Economic Inequality and Employment Progression

COVID-19 is not only a global health pandemic; it has brought whole sectors of the economy grinding to a halt. To provide timely information on the emerging impacts of the current crisis, we collected novel survey data from a representative sample of UK workers on 25th March 2020, finding large and significant differences in the impact of the economic disruption across workers of different income levels, ages, and those employed under different work arrangements.

We seek funding for five follow-up waves of survey data to enable the impacts of the crisis on different workers to be tracked and to assess the effectiveness of different policies aimed to smooth the effect of containment measures on living standards.

This research is of first order policy importance; the fiscal response has been unprecedented, but concern remains that assistance is not getting to the most in need. Further, the impact that we have already identified on young workers will call for a targeted set of future policy proposals to ensure that any impact on them is not permanent. The analysis possible with the data we collect will enable us quickly to understand whether interventions are well targeted and inform the design of labour market policy.